Musical Creativity in Restoration England

This pioneering monograph is the first full-length, systematic study of musical creativity in the Restoration period. It seeks to move away from previous small-scale composer-centred analyses of compositional techniques not only by virtue of its comprehensiveness, but, more significantly, by situating professional musical activities within the rich social and practical contexts in which they took place. This new methodology allows exploration of the wide range of different factors that influenced creative approaches in the period and identifies distinct modes of creativity adopted within different environments. Its main source materials are the 300 or so surviving primary documents of notated music associated with professional Restoration composers. By engaging with interdisciplinary studies of creativity, particularly those assessing relationships between text and performance in early modern drama, it seeks to illustrate the ways in which musical notation served particular purposes in different practical and creative circumstances; as a result, relationships between practical function, notation, performance, improvisation and musical memory were not constant, but varied according to context. The fundamental contention is that we can develop a fuller understanding of the creative approaches taken by musicians in the period only when we take these social and practical circumstances into account. \n\nThe project uncovers the physical and contextual evidence that helps us identify the purposes for which notation was produced for institutions and individuals in the period, challenging the anachronistic vocabulary that has frequently been used to describe Restoration music sources and establishing terms that portray contemporary functions more accurately. From this foundation the primary materials are scrutinised in two interconnected ways. First, the principles underlying musical creativity in the period are investigated -- primarily the evidence for continuing use of imitation as the prevalent method by which musicians learned their craft, and the cultures of co-creation and re-creation. The research reveals that such creative principles led to the identity of the composer in some circumstances being considered insignificant and multiple authorship being more widespread than has previously been acknowledged. Secondly, the distinct creative strategies adopted by Restoration composers writing music for different practical and functional circumstances are analysed for four specific types of music in turn: large-scale musical works for instruments and voices composed for a range of public events; institutional music that was circulated widely and was consistently used and re-used, predominantly within a liturgical setting; music that was produced, transmitted and studied within intimate private circles; and works created for teaching and performing environments in which musical texts were not always the primary form of transmission. The project identifies distinct creative strategies within each context, highlighting different attitudes towards the initial creation and notation of musical works, and variance in approaches to re-creation, the status of co-existing versions of musical texts, the role of memory, and the creative involvement of copyists and other musicians. The results of the research challenge current assumptions that the notation of Restoration music can be approached and understood in a uniform manner, and raise questions more broadly about today's interpretation of early modern musical notation. \n\n